Fibre to fibre recycling of polyester terephthalate (PET)

This is a PhD research project in Chemistry. The proposed project focuses on poly(ethylene terephthalate) (PET), the most common textile fibre. PET is currently manufactured in large quantities from non-renewable petrochemical sources and used for both packaging and textile applications. Although recycled PET (rPET) yarns/fabrics are commercially available, these are produced from rPET bottles. Current textile recycling usually leads to low-grade, non-woven products but more than 80% of textile PET waste is still sent to landfill or incinerated. Although many companies are committed to develop better strategies for reuse/recycling of textiles there are many challenges hindering sustainable development (e.g. collection logistics, chemical and processing factors). For example, it is important to understand how additives (dyes and pigments) affect the recycling process and the end-properties of the recycled product. Very little information is available on the processing parameters required for fibre-to-fibre PET recycling or on the impacts of different recycling processes. Fundamental studies of the effect that thermomechanical recycling steps have on fibre/film grade PET are required to help facilitate a circular economy in fashion. As part of the PhD project, a series of studies will be undertaken on recycled polyester yarns from different sources and therefore having different chemical additives and recycling histories. The aim is to develop a detailed understanding of how additives, processing parameters and recycled content affect fibre quality batch-to-batch. This ultimately could extend the lifetime of textile products, reduce their environmental impact and offer an important, sustainable end-of-use solution.